Investigating links between intrauterine growth restriction and diet-induced obesity in Pabp4 knock-out mice.

Investigating links between intrauterine growth restriction and diet-induced obesity in Pabp4 knock-out mice.